An affordable, intuitive ecommerce solution for at risk SMEs

Shop-owners and small retailers without an ecommerce presence in place are at serious risk during the COVID-19 pandemic. With this Project Padoq aims to expand its existing offering -- an organisational App for communities, which offers unprecedented functionality and efficiency -- to add e-commerce functionality, this would in effect allow these shop-owners to create an online community, and then setup and run their store online and at no cost. This Project represents an opportunity to speed development of this functionality at a time when it now has a chance to resolve a desperate need and keep a significant portion of the economy afloat, maintaining important community hubs and communication between shops and their customers.

Extension for impact:

'Extension for impact' funding will not only bring this technology to commercial readiness, but will ensure that adequate activity takes place to encourage as wide an adoption rate as possible. This will consist of the creation of professional and simple instructional videos, which are critical to the base commercial principle that this technology will assist those who are not technically minded to embrace the world of e-commerce at a time when it is critical to their survival. In addition to the instructional videos, training manuals, online help guides and in-app support functionality can be produced to make both the onboarding and ongoing maintenance of the tools as easy as possible for users to use. The materials also open up the opportunity for users to share content widely with others and thus drive further adoption.

Funding will ensure that adequate testing takes place to roll-out the technology with confidence. Finally, it will enable Padoq to give more weight to its dissemination activities to ensure awareness of the technology is spread in a targeted and efficient manner.